Investigation of porous composite materials for hydrogen storage

The depletion of traditional fossil fuels on such a comprehensive scale has led to calamitous global climate change and severe environmental concerns [1-3]. Hydrogen is a promising candidate to replace existing finite petroleum-based energy sources because of its remarkable gravimetric energy density, clean combustion and abundance [4]. However, the storing of hydrogen presents significant challenges because of its low volumetric density at ambient temperatures [5]. Currently, the industry standard for storage is to highly compress hydrogen at ambient temperatures. This strategy suffers from eventual compression losses and demands lightweight, mechanically high performing and costly containment structures.
Nanoporous materials have demonstrated the ability to adsorb hydrogen allowing for it to be stored at high densities under specific conditions; often extremely low temperatures, high pressures, or both [6]. As a result, their application to systems that require more modest working conditions (such as transportation applications) has been restricted. Designing and conceiving materials for adsorption that can successfully store and relinquish hydrogen at ambient conditions continues to be an important challenge.
A specific class of nanoporous polymer known as conjugated microporous polymers (CMPs) exhibit highly cross-linked three-dimensional porous networks in an amorphous fashion that results in both high thermal and chemical stability [7]. CMPs have been used in a range of applications, including the adsorption and capture of gases such as carbon dioxide [8], but their hydrogen storage capabilities have received considerably less attention. This project aims to investigate the potential of CMPs and composites formed from these materials for safe and efficient hydrogen storage.
Design and synthesis of a range of CMPs using an established metal catalysed cross-coupling reaction (Buchwald-Hartwig coupling) will be conducted before characterisation of the physical properties of the resulting material using standardised techniques including gas sorption analysis (to determine specific surface area, pore volume and pore size), thermogravimetric analysis, X-ray diffraction, ultraviolet-visible spectroscopy, energy-dispersive X-ray spectroscopy, inductively coupled plasma atomic emission spectroscopy, scanning electron microscopy and transmission electron microscopy.
Selected high performing CMPs may be blended with various matrices to form a composite that offers numerous advantages over the raw powdered counterpart in terms of safety, handling and practical manufacturing. An evaluation of the performance of these materials in the composite form will be conducted, including an assessment of their stability and mechanical properties, in order to conclude if these materials could contribute to the hydrogen storage field by either increasing hydrogen storage capabilities or decreasing the required operating pressure in hydrogen storage vessels and ultimately contribute towards carbon neutrality/net zero.

Potential impact
There are seven principal groups of beneficiaries for our new EPSRC Centre for Doctoral Training in Composites Science, Engineering, and Manufacturing.

1. Collaborating companies and organisations, who will gain privileged access to the unique concentration of research training and skills available within the CDT, through active participation in doctoral research projects. In the Centre we will explore innovative ideas, in conjunction with industrial partners, international partners, and other associated groups (CLF, Catapults). Showcase events, such as our annual conference, will offer opportunities to a much broader spectrum of potentially collaborating companies and other organisations. The supporting companies will benefit from cross-sector learning opportunities and

- specific innovations within their sponsored project that make a significant impact on the company;
- increased collaboration with academia;
- the development of blue-skies and long-term research at a lowered risk.

2. Early-stage investors, who will gain access to commercial opportunities that have been validated through proof-of-concept, through our NCC-led technology pull-through programme.

3. Academics within Bristol, across a diverse range of disciplines, and at other universities associated with Bristol through the Manufacturing Hub, will benefit from collaborative research and exploitation opportunities in our CDT. International visits made possible by the Centre will undoubtedly lead to a wider spectrum of research training and exploitation collaborations.

4. Research students will establish their reputations as part of the CDT. Training and experiences within the Centre will increase their awareness of wider and contextually important issues, such as IP identification, commercialisation opportunities, and engagement with the public.

5. Students at the partner universities (SFI - Limerick) and other institutions, who will benefit from the collaborative training environment through the technologically relevant feedback from commercial stakeholder organisations.

6. The University of Bristol will enhance their international profile in composites. In addition to the immediate gains such as high quality academic publications and conference presentations during the course of the Centre, the University gains from the collaboration with industry that will continue long after the participants graduate. This is shown by the

a) Follow-on research activities in related areas.
b) Willingness of past graduates to:

i) Act as advocates for the CDT through our alumni association;
ii) Participate in the Advisory Board of our proposed CDT;
iii) Act as mentors to current doctoral students.

7. Citizens of the UK. We have identified key fields in composites science, engineering and manufacturing technology which are of current strategic importance to the country and will demonstrate the route by which these fields will impact our lives. Our current CDTs have shown considerable impact on industry (e.g. Rolls Royce). Our proposed centre will continue to give this benefit. We have built activities into the CDT programme to develop wider competences of the students in:

a) Communication - presentations, videos, journal paper, workshops;
b) Exploitation - business plans and exploitation routes for research;
c) Public Understanding - science ambassador, schools events, website.